DNA Watermarks for the Secure Distribution of Biological Assets

GitLife Biotech, the University of Newcastle and Cambridge Future Tech Ltd are collaborating to commercialise a version control system for biological assets. This system will revolutionise synthetic biology across the globe. Through this grant we propose to enhance the security of the mechanisms used for ensuring biological assets are traceable. This security will allow these traceability mechanisms to be used widely, enabling the distribution of biological assets around the world and accelerating further innovation in the synthetic biology industry. There are no similar tools in existence and we are excited to commercialise technology that will bring about a meaningful improvement in the operation of this important industry.